A feasibility stude of an Internet-based STI/HIV behaviour change intervention

Technical abstract
People who have acquired a sexually transmitted infection, including HIV, are at increased risk of future infections; reducing ongoing risk in this population is therefore a key element of any control programme. Any intervention must be accessible to a range of people, including different ages, sexual orientation and ethnicity, and must be practical in the context of limited resources in sexual health services. We propose to evaluate an Internet-based behavioural change programme aimed at such individuals. In phase I we will develop the internet package, working closely with individuals at risk, health workers and community organisations. In phase II we will carry out an exploratory randomised controlled trial comparing the intervention with treatment as usual. Phase II will measure acceptability, usage and attrition rates, and estimate effect sizes to inform planning of a future large RCT. In Phase II we will also ensure that the intervention is appropriate across the full range of cultural, social and behavioural diversity. The phase II sample will be individuals with newly diagnosed STI?s recruited in three centres in London, Brighton and Sheffield. Process data will be collected electronically from intervention patients. Outcome data including behavioural, cognitive and biological information will be collected at baseline and six months for both intervention and treatment as usual.